Applying a Life Course Perspective to Determine the Reasons and Consequences of Youth NEETs in a Middle-Income Developing Country

Conduct a longitudinal study to delve deeper into the reasons of young people being NEET when they are transitioning to adulthood, taking into account their accumulated advantages and disadvantages.